dAIEDGE: A network of excellence for distributed, trustworthy, efficient and scalable AI at the Edge

The proposal focuses on the Next Generation AI topic of the call HORIZON-CL4-2022-HUMAN-02-02. The vision of dAIEDGE Network of Excellence (NoE) is to strengthen and support the development of the dynamic European edge and distributed Artificial Intelligence (AI) ecosystem as an essential ingredient in the growth and competitiveness of European industrial sectors. The dAIEDGE Network aims to reinforce the research and innovation value chains to accelerate the digital and green transitions through advanced edge AI technologies, applications, and innovations, building on Europe's existing assets and industrial strengths. In parallel, it will fortify the edge AI research and industrial communities through technological developments beyond state of the art and become a dependable and strategic pillar for the European AI Lighthouse. This will be achieved by mobilising and connecting the European AI and edge AI constituency, the relevant stakeholders, European partnerships, and projects, to provide roadmaps, guidelines and trends supporting the next-generation edge AI technologies. The key aim is to support and ensure rapid development, market uptake and open strategic sovereignty for Europe in the critical technologies for distributed edge AI (hardware, software, frameworks, tools). The dAIEDGE NoE will play a catalyst role in building a solid edge AI virtual network of research facilities and laboratories to benefit the European research and industrial community. The NoE multidisciplinary concept provide an arena for matchmaking, exchanging ideas, tools, and services, by bringing together the leading research centres, AI-on-demand platforms, digital innovation hubs, AI projects and initiatives. The ultimate goal for the dAIEDGE NoE is to support Europe to become a global centre of excellence with unique human-centred edge AI competence addressing the social and economic challenges and the needs of the citizens and society